University of the West of Scotland And UK Whitegoods Limited

To embed an advanced mobile device software development capability, delivering a real-time/intelligent workflow management tool for the service engineering community and driving rapid business expansion.